No Longer at Home: Tropes of Solastalgia in Contemporary South Asian Literary Narratives

In response to Cheryl Glotfelty's view of adopting "interdisciplinary approaches" (1996, p.xxii) towards
environmental thinking, my proposed thesis seeks to explore the narrativization of Solastalgia in
contemporary South Asian Literature. The concept of Solastalgia, which denotes distress caused due to
environmental changes and a "sense of isolation connected to the present state of one's home and
territory" (Albrecht 2005, 5) can be situated in the interdisciplinary field of Affective Ecocriticism that
tries to discern the manifold emotional engagements humans have with the natural world. As opposed to
nostalgia, which evocates both positive and negative emotions associated with a place, Solastalgia has
been conceptualized as an undesirable emotion resulting from a homesickness one feels at home
(Albrecht 2005, 48). Keeping in view of the emerging scholarships on Solastalgia, (Galway et al 2019;
Phillips and Murphy 2021, Kumar et al 2021) my thesis aims to understand the representation of this
emotion in post-2000 South Asian literary narratives. The period signifies the steady growth of writings
that increasingly reflect the massive environmental transitions that are occurring in the South Asian
region. By appraising the affect-environment confluence in the chosen primary texts, I intend to explore
the routes these literary works offer to adequately navigate the affective terrain of environmental
breakdown. Insofar, the study also tasks itself with evaluating how South Asian literature serves as a
laboratory for articulating and dealing with negative emotion of Solastalgia arising out of ecological
alterations.
I propose to build my thesis on the ideas of place as "centre of felt value" (Tuan 1977, 4) and the
biophilia hypothesis that humans have an innate tendency to seek connections with nature (Wilson
1984), and subsequently explore the affective turn in ecocriticism (Bladow and Ladino 2018) through the
concepts of Slow Violence (Nixon 2011) and Mourning Nature (Cunsolo and Landman 2017). By
researching an eclectic mix of literary works that offer profound meditation on ecological changes, such
as novels, poems, graphic narratives, travelogues, and memoirs, the research would put forth a strong
argument for Solastalgia to be taken into account in order to evaluate the intangible, yet far-reaching
consequences of environmental catastrophes. Some of the key primary texts I would research are The
Great Derangement by Amitav Ghosh, Wave by Sonali Deraniyagala, Wild and Wilful by Neha Sinha, and
selected poems of Temsula Ao.Though these writings have attracted emerging bodies of scholarship,
they are yet to be studied comprehensively from an affective ecocritical perspective.
With climate change and ecological crises entering common parlance and a generation calling for
stronger actions against environmental degradation, there is a pressing need to enhance studies on
affective ecocriticism. I believe a study incorporating an evolving interdisciplinary field in the backdrop of
South Asian Literature is relevant as research on affective ecocritical studies has so far been primarily
Euro-American-centric. At a stage when ecocritical and affect studies are expanding to include a range of
overlooked yet important works, I argue that the outcomes of my research will facilitate a new
understanding of Solastalgia.